University of Strathclyde and Miros Scotland Limited

To embed understanding of offshore wind operational drivers/mechanisms, collate advanced real time data and apply analytical capability to support development of an integrated marine coordination decision support system software platform for offshore wind farms.